A single-arm ECG monitor using capacitive sensors and knitted electrodes

Plessey Semiconductors will be developing a single-arm ECG monitor aimed primarily at sports

monitoring applications, but also with uses in other fields such as home health. Using its award-

winning EPIC sensor in conjunction with knitted electrodes developed by Nottingham Trent University

as part of a previous Innovate UK project, an armband will be produced for testing by Loughborough

University and McClaren Applied Technologies.